Q-RAIL: Quantum-enabled Resilience for Asset Infrastructure and Land stability

**Recent incidents underscore the urgency of such innovations.** For instance, on **22 March 2024**, a passenger train **derailed near Grange-over-Sands station** in Cumbria due to a **void opening in the embankment**, causing significant damage to the train and infrastructure, according to **UK Government reports**. In **February 2024**, a railway cutting **failed at Baildon, West Yorkshire**, resulting in the collapse of a section of embankment and highlighting the **vulnerability of rail infrastructure** to hidden ground instability.

The **Q-RAIL project** is transforming how the UK **monitors and protects its transport infrastructure** using advanced **quantum sensing**. It addresses a critical challenge: **hidden ground instability** beneath roads, railways, and tunnels, which can cause sudden failures, costly maintenance, and service disruptions affecting millions of passengers and freight users annually. By introducing **ultra-sensitive quantum instruments** capable of detecting early signs of ground movement, Q-RAIL aims to **enhance safety, reduce maintenance costs**, and support a more **reliable, low-carbon transport network**.

Q-RAIL focuses on **cold-atom interferometric gravimetry**, a cutting-edge **quantum technology** that measures minute variations in the Earth's **gravitational field**. By cooling atoms near absolute zero and tracking their response to gravity, the technique can identify underground changes such as **voids, water ingress**, or **soil weakening** with high precision. Unlike traditional radar or electromagnetic methods, **quantum gravimetry delivers absolute, drift-free measurements** across all soil types, including reinforced or waterlogged ground.

Over a three-month **feasibility study**, the project will define a practical **use case** and an outline **business case** for deploying **portable quantum gravimeters** across UK rail and highway networks. This study will integrate quantum measurements with **TrackGenesis's nanoRail platform**, an AI-based system already used for **predictive infrastructure maintenance**. Together, they will demonstrate how **quantum data** can improve models, **forecast ground movement** more accurately, and support **sustainable maintenance strategies**.

The project is led by **TrackGenesis Ltd**, a UK SME specialising in **intelligent infrastructure analytics**, contributing to **sensor modelling and system integration**. **Network Rail** and **National Highways** participate as end-user partners, offering **operational insight** and **validation**. Q-RAIL aligns with the **Department for Transport's innovation programme** and **Mission 5 of the UK National Quantum Strategy (2023)**, which seeks to deploy **mobile, networked quantum sensors** across national infrastructure by 2030\. The project will provide evidence of the **technical and commercial potential of quantum gravimetry**, guiding future prototype demonstrations and reinforcing the UK's leadership in **quantum-enabled transport resilience** and **sustainability**.